Radio Connected: facilitating the delivery and discovery of all internet-delivered radio across all connected devices

Through cross-sector collaboration, Radio Connected tackled several interconnected issues that have inhibited internet delivery of radio. The aim was to propose a modular set of applications to better connect internet radio with the growing range of IP-connected devices and to deliver it to users. The project objectives were:
1. Self-publishing: creating a simple user interface with which radio producers can upload programmes
2. Making radio / audio discoverable: developing solutions to allow dynamic tagging of radio / audio via speech and music recognition tools
3. Licensing: developing platform- and database-agnostic solutions to manage the tracking of radio / audio delivered and the reporting to rights holders
4. Delivery across IP Networks: developing a cost effective solution to both store and then deliver hosted radio content, blurring the listener's distinction between live streaming, caching and download to optimise efficient use of bandwidth
5. Audience metrics and monetisation: opening up the potential to accurately track audiences, creating opportunities for targeted advertising assigned to relevant metadata tags and geo-location.